Newton Fund - Next-Gen Low Cost OCT

This project aims to develop a new device that will change the way ophthalmic healthcare is delivered to

people in the developing and developed world. It is a partnership that brings together the best technology in

the U.K and fuses it with the best software and medical expertise in India to produce a world class

collaboration. This collaborative research will take advantage of an emerging technology - Optical Coherence

Tomography - to improve eye care for all.